Grant Balances 2010 - University of Birmingham

To spend the 2010 unspent balance from EPSRC grants strategically. The funds will be used on a series of mini-projects, that are of both strategic importance to EPSRC and to the University of Birmingham. The mini-projects will be used to fund: bridging funding to retain key staff; follow on studies to determine commercial viability; public engagement; collaborative meetings for future multi-disciplinary, international or industry collaborations; pilot projects to determine feasibility of future EPSRC applications.

The mini-projects will come from the following priority research areas:

1. Computation, Mathematics and Theory (http://www.birmingham.ac.uk/staff/excellence/fellows/areas/computation-mathematics-theory.aspx)
2. Engineering and Physical Science for Biomedicine and Imaging (http://www.birmingham.ac.uk/staff/excellence/fellows/areas/eps-biomed-imaging.aspx)
3. Materials and Manufacturing (http://www.birmingham.ac.uk/staff/excellence/fellows/areas/materials-manufacturing.aspx)
4. Sustainable Energy (http://www.birmingham.ac.uk/staff/excellence/fellows/areas/sustainable-energy.aspx)
5. Food security (http://www.birmingham.ac.uk/news/latest/2011/06/23June-UK-universities-partnership-deepens-links-with-Brazil.aspx)
6. Metamaterials (http://www.ph.bham.ac.uk/research/metamaterials.shtml)
7. Nuclear Engineering (http://www.birmingham.ac.uk/research/activity/nuclear/index.aspx)
8. Resilience (http://www.birmingham.ac.uk/research/activity/resilience/index.aspx)
9. Sustainable Transport (http://www.birmingham.ac.uk/research/heroes/themes/research-transport.aspx)
10. Systems Science for Health (http://www.ssfh.bham.ac.uk/)

Potential impact
The impact will be different for each mini-project. Considering the 10 example mini-projects shown in the case for support, the summary impact of each will be:

1. Probabilistic and analytic tools in graph theory: The research, though fundamental, is on the borders of computer science and operational research. The understanding of these algorithms will ultimately feed into better algorithmic methods in computer science and operational research. Hence there is long term impact in any societal use of complex algorithms in computers or in business.
2. Developing chemistry that will enable in cellulo, dual modality, labelling with molecular probes based on nanoparticle technology: There will be a wide range of impact in bio-medical imaging with applications to human health.
3. Micro nuclear batteries: potentially revolutionary for the wireless sensor community.
4. Hydrogen for domestic boilers: could have significant long term impact in people's homes.
5. Modelling within the plant sciences: this is part of a large international effort to tackle global food security.
6. Photo-Induced Chirality Switching in Metamolecules: Metamaterials are materials with exotic optical properties (e.g. negative refractive indices). The use is for "invisibility cloaks", to shroud objects, and lenses which can image arbitrarily small objects (unlike normal lenses which are limited to see things larger than the wavelength of light).
7. In situ synchrotron X-ray studies of corrosion processes related to nuclear waste storage: to improve the safety of the storage of nuclear waste.
8. Asset Management for UK Infrastructure - Delivering Resilience via Plausible Analysis: In the current turbulent economic climate, asset management emerges to be one of the most dominant contributors to decision-making process for infrastructure projects in the UK.
9. Aspects of the aerodynamics of high speed rail: High speed rail developments are taking place around the world, with new lines being built in the far east (China and Korea) and in Europe (France, Spain, Germany and Italy). With the likely construction of High Speed 2 north of London, the UK will be at the forefront of such developments.
10. Novel Optimization Methods for Metabolomics: Fundamental research that, as part of other work, leads to a greater understanding of cancer metabolism and lipid-mediated diseases including obesity and inflammation, of high socioeconomic importance in relation to the future priorities of healthy aging and personalised healthcare.